Moorings Characterisation for Next-gen Floating Offshore Wind Turbines

This project proposes a comprehensive investigation into the moorings characterisation for next generation floating offshore wind turbines (FOWTs). Focusing on three primary research questions, this study identifies the challenges associated with large 22-MW FOWTs that may be used in the future.